Scotland-wide study of adherence with cardiovascular medication.

Keywords
Health informatics; medication adherence; pharmaco-epidemiology

Abstract
Nonadherence to prescription drugs is one of the major challenges facing treatment of chronic conditions such as coronary heart disease. Drugs are used for several aspects of the disease: primary prevention, secondary prevention and symptom control. The major focus of previous studies on nonadherence has been antihypertensives, which are part of primary prevention and low adherance has been reported due to patients needing to take medication long-term without any discernible impact on their current health. In this PhD, I will utilise the Scottish Prescribing Information System (PIS) and link this to hospital admissions (SMR01, SMR04) and death certificates in order to study: the level of adherence with cardiovascular medication, stratified by primary and secondary prevention and symptom control; the factors associated with non-adherance; and the subsequent outcomes associated with non-adherance. The PIS database offers Scotland a unique opportunity as it provides coverage at a national level, allowing me to consider adherence across all ages and sociodemographics. This will be the first study of its kind: a longitudinal, national level, comparison of adherence to antihypertensive drugs across different drug classes and across different patient sub-groups. This report briefly outlines project progress to date and delivers a brief plan for year 1 of the study.